MB UROL Medical Ltd ( Casey )

"Medilink are Innovation experts in the life Sciences Sector who understand techniques to patent map this area and over 25 years of knowledge of wound care and patents to allow determination of suitability of this technology for patenting.